Development of recombinant LAB for the treatment of Food Allergy Disease by targetting intestinal Dendritic Cells (LABANDEN)

Technical abstract
The prevalence of common allergic diseases has trebled in the last twenty years, resulting in approximately one-fifth of the EU population likely to require treatment for an allergy. It is estimated that around 1-2% of adults and between 5-7% of children suffer from some type of food allergy, and it is increasing in the Western world. The Aim of this project is to examine a possible additive or synergistic effect of using recombinant lactic acid bacteria strains producing IL-12, which will regulate the intestinal dendritic cells (DCs) in a food allergy condition at the initial onset period of the illness. This project will develop a potential treatment for reducing or eliminating allergy symptoms as a response to an increasing rate of food allergy in the EU. Lactic acid bacteria (LAB) which have a long and safe history of use in food fermentation products will be engineered to produce high levels of IL-12. Using an allergy model system the recombinant LAB strains will be used to deliver the cytokine at the mucosal surface in order to check the possible regulation of Th1 response at gastrointestinal DCs level.